"Ecomonsters": Environmental Neocolonialisms & Literature

This research project will analyse and compare representations of monstrous bodies in contemporaryliterature and ascertain what narrative and imaginative potentials theyhave for the current ecological emergencyand ongoing 'Chthulucene'. This term, offered up by Donna Harawayin her book Staying with the Trouble (2016), challenges the primacyof the human-exceptionalist term 'Anthropocene', forcing a radical reacknowledgement of our entanglement with more-than-human worlds and earthlybeings during this time of ecological collapse. Myresearch posits monstrous bodies as essential sites of this entanglement-as embodied incarnations of both Haraway's tentacular thinking in their non-determinist representation, and sympoiesis (collectively-making) in their visible assemblage with other-than-human creatures.